Branded Content Governance Project

The relationships between media and advertising are changing profoundly as they converge. Brands are increasingly involved in the production of publisher-hosted content. Such non-traditional advertising, which blends brand messages with entertainment or information, grew at twice the rate of advertising overall worldwide in 2017, with double-digit growth forecast from 2021. Branded content is content that is funded or produced by marketers. This includes brands' own media content but also forms of paid advertising or brand sponsored content that are 'native', blending into the non-advertising communications environment in which they appear, such as editorial-like content that is hosted by publishers and 'influencer marketing', paid promotions by social media communicators. Branded content been the focus of media and marketing business and creative strategies, and of deepening controversy. The inclusion of paid content designed to be 'native' to its editorial environment and to mirror the format of non-paid content has generated most concerns, ranging from deception and reader awareness, the regulation of marketing claims, to the impact on editorial integrity, media quality and trust.

The main objective of this research project is to provide a detailed, cross-national mapping of the emerging rules and practices for branded content across Europe and selected other countries. It does so by conducting a comparative study of legal and regulatory measures, rules and guidance produced by national and supranational professional industry bodies, self-regulation at the level of firms and practitioners, as well as public discussion within professional and public media. The project will identify and examine how industry practitioners and trade bodies, regulators and stakeholders are managing and evaluating the process of creating and enforcing rules (governance) for fast-evolving practices. The central aim is to create a map of practices and governance of branded content that can inform policy-making, support governance initiatives, advance scholarship and aid wider public understanding and debate. The project will also provide important insights and recommendations for managing and regulating communications in the digital age.

This will be achieved through research activities carried out by investigators in the UK and Spain, with support from academic advisers and project partners and research participants from the media and marketing industries and civil society organisations. The project will produce a systematic cross-country comparative analysis of governance arrangements including national and supranational law, regulations, industry codes and enforcement action in the UK, all EU countries, the US, Canada and Australia. We then extend the analysis to compare governance arrangements and practices in greater detail in the UK and Spain, focusing on digital journalism and influencer marketing to children and adults, examining reporting and commentary on regulation and the activities and opinions of policy actors and stakeholders.

This project builds upon the AHRC-supported Branded Content Research Network (BCRN) AH/N007719/1 which identified how branded content practices are running ahead of formal governance arrangements. This research project builds on the expertise of industry partners, regulators, academics and other BCRN participants.

Project participants include key policy stakeholders from industry, trade unions and civil society, involved as research subjects, advisers and contributors to events and outputs. There will be online events in the UK and Spain for research participants, as well as public-facing events to discuss and promote findings. This project is designed to make a significant contribution to research, understanding, teaching and learning by sharing the outcomes and steps involved in mapping and assessing the organisation and regulation of branded content across contemporary communications.